A Journey through Space and Time: an examination of the reiterative conceptualisation of space in urban Yorkshire through the Gott Collection

A Journey through Space and Time: an examination of the reiterative conceptualisation of space in urban Yorkshire through the Gott Collection